MICA: CRAC channels, Ca2+ signalling and allergy

Allergies have reached epidemic levels in the UK, with almost 30% of the population estimated to suffer from allergy at some point in their lifetime. Moreover, the problem is not going to disappear because new allergies are being reported. So far, there has been disappointingly little progress with regard to treating allergies.
Allergic reactions arise from an over-zealous immune system, with mast cells playing a particularly important role. Mast cells can be activated by harmless stimuli, such as pollen or animal fur, and this leads to an exaggerated response, which includes the excessive release of chemicals which affect the airways, blood vessels and stimulate other immune cells resulting in a chronic inflammation. Mast cells activate when tiny pores (channels) in their surface open, letting calcium ions flood into the cell. Controlling these pores is therefore a very effective way to manage mast cells. We have recently identified new mechanisms that control calcium entry and established how the incoming calcium activates mast cell responses. More importantly, we have developed a new strategy for manipulating mast cell activity and which could be useful in treating nasal polyposis, an inflammatory response in the upper airways sustained by mast cells.
We plan systematic studies to dissect out the molecular pathways that control the calcium channel in healthy mast cells and how these processes are altered in human disease (polyposis and dermatitis). We will also test our new therapeutic strategy for controlling mast cell activation, using a novel system we have developed that is relevant to the real disease situation.

Technical abstract
Mast cells contribute to the development both of allergies, which have reached epidemic proportions in the U.K., and nasal polyposis, a chronic inflammatory response of the upper airways and which affects just over 2% of the population. Mast cells activation requires a rise in cytoplasmic Ca2+, and this is brought about by activation of store-operated CRAC channels. We have recently identified a role for CRAC channels in nasal polyposis and have discovered new physiological mechanisms that control channel activity. Furthermore, our work has revealed a novel potential strategy for treating polyposis based on our findings of how CRAC channels are regulated and which involves simultaneously targeting of K+ channels and leukotriene receptors.
We now plan to test systematically this approach, using a new system we have developed for studying mast cells in a quasi-native environment. We also plan novel studies on the regulation of CRAC channels in mast cells, including control provided by the mitochondrial protein mitofusin 2 and the role of calmodulin tethered to the channel. This is particularly important because it provides a mechanism whereby activation of Orai1 selectively stimulates expression of chemokines and cytokines and is therefore a very attractive target to manipulate synthesis of inflammatory mediator production.

Potential impact
Our work will advance understanding of the mechanisms promoting nasal polyposis and atopic dermatitis and therefore allergies in general. Our work should also lead to identification of drugs that can prevent or treat these diseases.
The beneficiaries of this research will therefore be patients suffering from or at risk of developing allergies. It is difficult to predict accurately the time scales involved but we believe that we have now established robust findings, identifying specific molecular pathways that are associated with polyposis and atopic dermatitis, and this makes it likely that by interfering with these now well defined processes we can develop specific helpful measures. It is our hope that within the 5-year grant period we shall have established our combination-based therapy for polyposis in human-based model systems which can then be tested in the clinic.